Searches for new physics, with lepton and invisible particle final states at the ATLAS experiment at the LHC.

Evidence from astronomy, cosmology, and the anomalous muon magnetic moment support new particles at the scale of order 100 GeV. This project will perform direct searches for those particles using the data from the ATLAS experiment in final states involving missing transverse momentum and leptons.